Advancing Deep Learning Techniques for Enhanced Efficiency and Effectiveness in NLP Models

This project seeks to transform the capabilities of deep neural networks (DNNs) in natural language processing (NLP) by pioneering the development and implementation of innovative activation functions. Traditionally, activation functions like 'tanh' and 'ReLU' have dominated the field; however, this initiative aims to explore and validate the efficacy of non-monotonic and learnable activation functions, potentially offering a substantial advancement over traditional activation functions. The hopeful benefit is to improve efficiency by reducing data and computational requirements or, conversely, to make neural networks more effective while keeping the data and computation requirements the same.

The research will expand some of the recent advancements exemplified by the Swish function and the SIREN model, which utilises sinusoidal waves, to experiment with similarly novel activation mechanisms that are learnable and non-monotonic. The central hypothesis is that these advanced functions can enhance the network's ability to model complex, non-linear relationships in data more efficiently and effectively.

The investigative focus will aim to improve upon traditional, non-learnable activation functions with novel, learnable ones. A vital aspect of this examination will involve assessing whether networks equipped with learnable functions can simplify overall architecture by encoding complex data relationships more compactly, thereby reducing the depth and size of the network needed. This will aim to improve the trade-off between efficiency and effectiveness. In other words, increased efficiency should correlate with greater effectiveness when using the same resources.

Expected contributions of the research span both theoretical advancements and practical applications. The project aims to deepen the understanding of how novel activation functions affect learning processes and generalisation in DNNs. By establishing practical guidelines for optimal activation function development, this work could lead to significantly more efficient and effective neural networks, achieving robust performance with fewer resources, thus marking a substantial advance in the field of deep learning in NLP.